Anglia Ruskin University and Hexcel Composties Limited

To audit and map existing supply chain processes. To develop an integration plan and implement/champion the process changes (embed into the buisness process). To roll out a 'Best practise Dashboard' and establish a Collaborative Centre of Excellence.